Academic Centre of Excellence in Cyber Security Research - University College London

Security is one of UCL's four strategic research areas; and Cyber Security research is a major area within that. Having acquired many top-class researchers and major grants over the past years, we have the resources to significantly increase our research output in core topics in computer, network and software security, as well as more complex topics, which require collaborations across research groups and departments. These include: effectively securing complex systems built on legacy software, support for real-time monitoring on forensics, and many more.

The Academic Centre of Excellence in Cyber Security Research will bring together all of UCL's Cyber Security research and coordinate our efforts in addressing the big security challenges facing the UK. Through the ACE-CSR we will expand our existing network of partnerships with government and industry to ensure we tackle the most important problems and that our solutions work in the real world.

Potential impact
Researchers at UCL have a strong track record in working with industry and government in Cyber Security. In the ACE-CSR we will continue our existing partnerships and develop new partnerships through workshops and meetings with users and experts from both business and the public sector. These partnerships will inform our research such that we address real world challenges and provide a pathway for communicating our research findings and to directly reach users that will benefit from our research.

Moreover, through the interaction with industry and government provided by the ACE-CSR we will be better positioned to educate the skilled PhD and MSc students that will be needed in the future to increase the level of security across the UK both in the private and the public sectors.